Badenoch Textiles: Economy, Innovation and Identity in the Eighteenth Century

This project explores the unique relationship between Highland cloth and
cultural identity. Highland cloth, like all textiles, is a physical manifestation of
its origins and surroundings, embodying the complex relationship between
communities, nature and individuals through the human effort of gathering
and processing the raw materials, the communal aspects of production, and
the lives of the individuals that are literally and metaphorically woven into the
fabric.
'Badenoch Textiles' is the first study to explore the material culture of the
central Highlands, using textiles as evidence for the construction of identities
during the long 18th century. At its centre is the magnificent collection of
textiles and artefacts in the Highland Museum collections, primarily held at the
Highland Folk Museum in the heart of Badenoch. In addition, 'Badenoch
Textiles' contributes to a much broader historical and cultural debate about
the central Highlands through its analysis of Gaelic sources and materials. In
particular, it focuses on the Badenoch dialect, reflecting on the influence of
geography on the spread of language and the possibility that this, too, may
have had an effect on the 'dialect' of textiles, with each piece having its own
unique identity and voice in the pattern, form and weave. This identity can be
compared with textiles from other regions, not just within Scotland but also
abroad.
The aim of the study is to examine the way in which the material objects
provide insights into the socio-cultural environment of the time. In addition,
this 'Badenoch Textiles' explores the aesthetics of the artefacts and the care
devoted to their execution to discuss the cultural function these items served,
not just as pleasing objects but as vehicles of personal expression, where the
maker has introduced intricacy of pattern and colour to items which were
everyday and private. It will also examine how the development of stylistic
cultures expressed particular identities in specific areas, discussing local
trends as markers of a distinct Badenoch identity within a broader Highland
context. It will explore - and put into practice - the use of dyes and the extent
to which trade routes to the area and the unique local sub-Arctic flora and
fauna had an influence on the use and appearance of colour in the process of
dyeing. This can be compared with the wider use nationally of dyes at the
time, as well as their availability due to the connectedness of the Highlands to
national and international trade and markets. Its aims and objectives, then,
are
1. To examine manufacturing techniques, patterns and stylistic features of
textiles in Badenoch;
2. To establish the extent of geographical, linguistic and dialect influences on
textile production in Badenoch;
3. To analyse the cultural significance of Badenoch textiles during the 18th
century, as well as investigating their modern significance within the Highland
region and the broader Scottish diaspora;
4. To establish the position of Badenoch in the wider British economy,
contributing to broader historiographical debate about identity and agency in
the central Highlands.
In its focus on material culture, this project makes a significant contribution to
scholarship on Highland, Scottish and British identities by adding objects to
the research palette. This focus on material culture will enable the project to
address a complex range of factors, including issues of raw materials,
processes (technology and proto-technologies) and the factors of production
(not least the human), form and function of objects, patterns of use, regional
variation, demographics, gender balance, transport and communication,
patterns of demand and supply, language and dialect, acculturation and
diglossia and will introduce ethnological comparanda from overseas.